zCFD - online reconfigurable engineering software in your pocket

High-fidelity fluid dynamics simulation for engineering is expensive: $1billion world-wide. Committed users need to manage and reduce cost; for smaller companies, it is a barrier to entry. Industry-specific customisation of existing solutions introduces loss in performance. Long run-times distance the user from their results. Zenotech intends to provide an online, on-demand service using high performance graphical processing units (GPUs) now available in the cloud, reducing cost and increasing speed. User can efficiently customise the application without loss of performance, and interact with their simulations using a light-weight platform (smartphone or iPad). This project will validate our technology value with 3 companies in the automotive, civil and renewable energy sectors who will provide feedback on the technical development priorities.